Robot Enabled Analytics for Water Utility Infrastructure and Asset Maintenance

Acuity Robotics Limited (AR) is a spin-out from the University of Leeds and its Real Robotics lab in 2019 to commercialise its inspection robots. Water utilities operate complex pipe networks with limited information on system connectivity and asset condition. Action is typically taken once failure occurs and performance is compromised. The purpose of the intervention is to fix the specific problem ASAP. Onsite reports of the fix may include images of any issues found and some textural description. These are disparate reports that can only be cross-referenced on a superficial level resulting in loss of insight to the condition of other assets locally and nationally. AR's innovation is an intelligent, data-driven analysis and decision-making tool enabled through robotic technology applied in the field to capture onsite data rapidly and simply.